Hot nationalism: Feminist activism and digital visual culture in Poland

The proposed project examines the visual representations of national identifications within Polish feminist movement on social media. It aims to explore a process of development of activist and civic practices in Poland, and as such the project constitutes the first study to analyse Polish societal patterns and nationalistic imagery on social media. The ambition of the project is a reconceptualization of the notion of the nation and nationalism from a state-owned, monolithic and predominantly male perception of culture to how nationalism translates into female experiences and practices. The visual representation of digital activism is under researched in modern Polish studies thus leaving space for discussion of the interaction between contemporary feminism and nationalism, while linking it to broader discussion of transnational
feminist activism and civic consciousness-raising online in a context of modern global politics. Hence, this research shall benefit modern studies on Polish social movements in relation to digital activism, as well as the broader debates about the role of social media in grass roots political organising around the world.
research questions
1. How do feminist activists seeking to challenge the status quo make use of images, and how and to what extent do they challenge the traditional poweraxis of state-media? The main focus of this question, in the context of the entire project, is how images and information circulate between conservative state media and feminist groups on social media in processes of mediation and re-mediation. Attention will be paid to both bottom-up and top-down mechanisms, as the relationship so far has been very dynamic and directly inspired by rising nationalist feelings within Europe. Particular actions and framing of news on television meet with immediate reaction from social media activism. Translated and reconceptualised images on social media cause national controversies on state media and act as a lobbing method for the government. The results will highlight new ways of how visual materials contribute to and intervene with the politics on a personal, local and global level.
2. How are images distributed and through which media, platforms, and networks? I will examine the distribution of the images in relation to 3 elements: a) current policy-making process; b) international involvement of the radical conservative groups and the government; and c) legal cases set against images produced on social media. This will enable me to identify a broad network of interrelations between activists, members of society and the state. The final results will also include the impact of neoliberal politics of the social media platforms on the activism.
3. What are the genres of images drawn from a range of contested discourses and how are they ascribed meaning through (re)contextualization? This project will explore links between journalistic elements and communicative and performative practices of social media, including not only text, photographs and moving images but also memes, selfies and usage of emoji/stickers. The main emphasis will be put on analysing production of knowledge within topics of privateness/publicness, local/national/global, commercial/civic patterns. The final results will summarise innovative and mixed use of traditional genres as well as explore to what extent textual transgressions on the social media translate into the ideas of cultural activism and feminist struggle.
Methodology
The ambition of this project, however, is to access a wider range of forms of individual and collective practices on social media. To this end, bottom-up and participatory approaches are more appropriate, which will feed into an analysis combining both visual materials and lived experiences of feminist activists. Theoretically, the research will be informed by the Critical Discourse Analysis [DCA] as described by Wodak and
Fairclough (1997).